Cathodoluminescence for understanding perovskite solar cells

Halide perovskite solar cells (PSCs) have recently come to the forefront of photovoltaic (PV) research all over the world with the certified efficiencies surpassing the other established PV technologies. The PSCs technology however has still some challenges that needs to be addressed for long term stability and commercial deployments. One way to address these is via development of informed strategies based on detailed understanding of interplay between structure, chemistry and optoelectronic properties of the perovskite absorber materials. Cathodoluminescence microscopy is a powerful and well established technique that is capable of giving this detailed information that could be explored for optimising and increasing efficiency and long-term device stability. In the proposed PhD, Cathodoluminescence microscopy will be utilized to understand and improve the long term stability of the perovskite absorber materials and devices.